Gas purification technology

Exciting opportunities exist in the waste to energy industry. It is important that any emissions released to the atmosphere are clean; we aim to improve the quality of the air around us and the biosphere as a whole through the development of a novel mercury removal system for intermediate process gases created during the operation of conventional waste-to-energy plants.